Centre for the Understanding of Sustainable Prosperity - Transition Funding

What can prosperity possibly mean on a finite planet? Conventional models assume that being better off means a continual expansion of material wants and needs. That vision has defined the last one hundred and fifty years of human progress. But it has also led to unsustainable impacts on the earth's biosphere: climate change, the loss of biodiversity, the degradation of soils, rivers and oceans. Further development is clearly essential in the poorest countries in the world, where basic needs still go unmet. But the idea that prosperity can only be achieved through continued expansion, even in the richest countries, is no longer credible. As the damage becomes more and more obvious, it is clear that we need a better vision for a fairer, more inclusive, more sustainable prosperity. That is the challenge that the Centre for the Understanding of Sustainable Prosperity (CUSP) was set up in January 2016 to address.

During our first five years, we have explored how living within limits can offer people better and more fulfilling lives. But we have also discovered that the potential for this to happen depends crucially on how society is organised. We have examined the implications of these findings for households, for business, and for government and we have worked closely with each of these sectors to understand their needs. We have developed our ideas in the form of academic papers and reports for government and we have also reached out to wider audiences through photographic exhibitions, essay writing competitions and professional theatre productions. Our Nature of Prosperity dialogue, hosted by the former Archbishop of Canterbury Dr Rowan Williams, has involved hundreds of people in rigorous debates about key challenges of our time. Our website and social media platforms reach over 150,000 people every month across more than 150 countries.

As our first phase of funding comes to an end, this proposal sets out an ambitious and exciting programme of work for our next four years. During this 'transition phase', we want to pursue our ground-breaking research further and maximise our societal impact by delivering six related work-streams.

Three of these work-streams will expand our pioneering research portfolio. We will delve more deeply into the social and psychological dimensions of living within limits: we will explore how changes in our business models can facilitate this shift; and we will examine what these changes mean for the economy at the national and international level. What is that people need in order to achieve their full potential in the most sustainable way? How can we meet the investment needs of green start-up companies and social enterprises? What is the best way to organise work, finance and the provision of welfare in this new, sustainable, wellbeing economy? These are some of the research questions that we will address.

At the same time, we want to consolidate the economic and social impacts that flow from our research. Three further work-streams will help us to communicate our findings to a wider audience and engage them actively in these vital debates. We will continue our vital work with policy-makers and parliamentarians, offering them radical and pragmatic proposals for achieving sustainable prosperity. We will develop new partnerships with the arts, working closely with a theatrical production company, for example, to experiment with different ways in which creativity can help us find a path towards sustainable prosperity. Finally, we will expand our highly effective communications strategy to reach even wider and more diverse audiences, through our events, our publications, our website, our popular and vibrant blog series, and our social media platforms.

By January 2025, CUSP will either have moved on to another fully-funded phase of research or else consolidated its research outputs, established its legacy, and safely archived its outputs for the benefit of future generations.

Potential impact
The challenge of achieving sustainable and equitable forms of prosperity has enormous economic, social and political significance. Faced with imminent climate and biodiversity crises, persistent inequalities, rising social and political unrest, financial insecurities associated with secular stagnation and lingering uncertainties in global markets, there is an urgent need for creative, open dialogue to inform society's visions for social progress. Research cannot be conceived in isolation from this challenge but must interact closely with it to promote a deeper understanding of the issues and to deliver viable proposals for change.

Our stakeholders include businesses, social enterprises, central and local government, policy-makers, NGOs, religious and ethnic groups and the media. Our existing close links with these sectors informs our work programme for the transition phase of CUSP which aims to bring both our legacy work and our new research to as wide an audience as possible.
In particular our work programme will deliver:

Impacts on and benefits to non-academic partners: via engagement with the Aldersgate Group, Artsadmin, kultur.work (WPs 4 to 6) as coinvestigators in the Centre and through the opportunities provided by CUSP Fellowships and the Nature of Prosperity dialogue, which all offer roles as co-producers of research issues and intermediaries between research, policy and practice.

Impact on enterprise and social enterprise: through the development of briefings, the taking of advisory positions, the establishment of dissemination events and the co-production of projects on new business models, on social investment and on business ethics.

Impact in the financial sector: via our numerous links to financial institutions such as the Institute and Faculty of Actuaries, the Bank of England, the Green Finance Institute, the EU High-Level Group on Sustainable Finance and the UNEP Finance Initiative.

Impact on governance and policy: through our role as secretariat for the APPG on the Limits to Growth and through our existing strong links (WP 4) with government departments (DECC, Defra, Cabinet Office, DCMS and BEIS), with devolved administrations local authorities and government think-tanks, and with intergovernmental agencies (EESC, UNEP, UN DESA, UN CSD).

Impact on international debates and overseas institutions: via our online communications strategy, through the direct involvement of international collaborators and through the continuation of our international Nature of Prosperity dialogue.

Impact on regional debates within the UK: we will continue to locate our public events across the country and to engage actively in the devolved regions.

Impact on civil society: through participation in our high-profile Nature of Prosperity dialogue; through the release of accessible, public-facing online and print briefings; and through our media strategy (WP 6). We will maintain and further develop a range of online resources to allow interested users to engage directly with our macroeconomic research (WP 3).

Impacts in the media: via extensive new and existing media connections brought to the project by our senior academic and non-academic partners. We will benefit from numerous existing connections with specific cultural sector organisations, media outlets and charitable trusts, including the BBC, the Guardian and SFCT and aim to develop more through our collaboration with Artsadmin (WP 5).